Farm research platform and ECN monitoring site

Technical abstract
To provide the scientific basis for developments in land management system experimentation, sensing and modelling in the proposed North Wyke Farm Research Platform and to contribute to the UK Environmental Change Network. The high-level objective is to develop appropriate, quality-assured methods to examine interactions between ecosystem and production functions in grassland landscapes. The particular objectives of the directly funded elements are to: identify appropriate indicators of production and ecosystem function; select appropriate protocols for monitoring these indicators for intensive and extensive research; deliver environmental monitoring data to the Environmental Change Network.